WEAVE extension due to Covid related delays

WEAVE is a new spectroscopic facility for the William Herschel Telescope. All components are now delivered to the telescope, but the final integration of the facility has been delayed. This proposal will ensure that effort is available to support the integration and commissioning of the facility through to the commencement of the 5 year program of observations.